Immobilising enzymes to accelerate enhanced weathering and atmospheric carbon sequestration

**Challenge:** Roughly 35 billion tonnes of CO2 are emitted annually. With natural processes absorbing half of this, to negate current emissions, 17-20 billion tonnes/year require sequestration. To stabilise temperatures at 1.5°C above pre-industrial levels, hundreds of billions of tons of CO2 must be removed, potentially reaching trillions by the end the century.

Enhanced weathering (EW) is a carbon dioxide removal (CDR) technology that speeds up the natural chemical reactions between rocks, water, and air, that removes atmospheric CO2, locking CO2 away as stable carbonate minerals.

In the UK, spreading 10-20 tonnes/ha of silicate materials every 20 years onto 50% of all agricultural land could sequester 10--20 MtCO2/year (2-4% of the UK's current annual emissions). Maximum CO2 absorption via SBEW could be twenty times higher (e.g. 40-80% of the UK's current annual emissions), if only these silicate materials didn't take 20 years to weather after being deposited onto the top-dressing of UK agricultural land.

There is an **unmet need** to augment EW processes to maximise the speed of CO2 that can be sequestered from the atmosphere.

**In this project, FabricNano will develop an enzyme-mediated process to speed up EW** **of large silicate rocks (e.g. \>100µm) added to the top-dressing of UK agricultural land**.

In doing so, FabricNano will improve the commercial potential of EW as a global CDR technology, by demonstrating the use of readily available large particle silicate material direct from rock quarries, which can be deployed rapidly onto more agricultural land. This technology leads to a step change in the CDR achievable using EW.